ThreatReceivers - Cyber Deception Technology

The Nettitude ThreatReceivers (Cyber Deception Technology) project is designed to develop a cutting edge solution in detecting threat actors seeking to compromise critical assets and systems within financial services organisations and high threat environments. Deploying technology that will act as a decoy away from critical assets and systems and provide credible simulated environments for attackers to focus their time and effort on, whilst giving up valuable intelligence about their capabilities and methods.